A Defence of the Cognitive Value of Contemporary Avant-Garde Art

My project will critically examine the cognitive value of contemporary avant-garde art. This project seeks
to answer two questions:
1. Why is 'avant-garde' an appropriate concept to capture certain critical practices of contemporary art
for art history and philosophy?

2. How can contemporary philosophy, particularly epistemology, help to explain the cognitive ambitions
of contemporary avant-garde art?
Certain practices which have reached maturation after 1989 have sought to expand the formal
boundaries of art in order to challenge viewers to shift their thinking about the world they inhabit. In this
way, they have ambitions that are continuous with those art historians demarcate as 'avant-garde'.
Current philosophy of art struggles to account for this work. Philosophical tools must be developed to
offer better analyses.
The novel answer that I propose is to focus on how these practices seek and succeed in shifting our
epistemic standing in the world by contributing to our understanding. This is exemplified by how these
works guide our imagining, and reveal marginalised epistemic positions. Grasping the cognitive value of
contemporary avant-garde art will help to bring advanced philosophical work into connection with
advanced art practice.